DER VERTEIDIGER: A COMPARATIVE STUDY OF THE CONSTRUCTION OF THE ROLE OF THE DEFENCE IN ENGLAND AND WALES AND GERMANY

While its focus is comparative criminal law, it also asks key questions of the role of the defence and its impact upon procedural fairness, truth-finding and the incidence and common causes of miscarriages of justice.